Catchblock

The provision of low quantity but high quality moulded products can often significantly affect the time to produce and the net cost particularly when the tooling is amortised into the relatively small numbers of equipment required as part of low profile contract awarded by a utility or contractor. Therefore a smart way to reduce the expensive injection tolling is to re-create the object into a small number of simple parts that can then be produced using standard materials and state of the art manufacturing methods.